Extraction and modelling of Alzheimer's disease data for patient stratification: a novel integrative, multiplex network approach

Led by Asystec Limited and with the University of Ulster and C-TRIC as partners, the team will develop a user-friendly cloud based software tool that will allow the stratification of currently healthy subjects for early identification of the risk of developing dementia.

The project’s novelty will stem from the development of a novel predictive modelling framework to extract patterns and causalities associated with Alzheimer's disease from large and heterogeneous biomedical and other datasets. The analysed data will lead to the development and simulation of a probabilistic network model to provide causation and prediction allowing stratification of Alzheimer's disease patient care. The model will be simulated using a high performance computing cluster and a cloud platform and will provide decision support service in predicting the likelihood of developing the disease, and suggesting additional tests, treatment stratifications and interventions though a user friendly software interface.